The University of Reading And FAI Farms Limited

To develop and embed a method for assessing sustainability of livestock production systems; to test and demonstrate its application by a series of case studies.